Mucosal Immunology

Technical abstract
Respiratory infections of livestock are a major animal welfare problem and pose a considerable financial burden to UK agriculture. In this project we seek to increase understanding of the viral and host factors that influence the outcome of respiratory virus infections with the aim of developing improved vaccination strategies. The project will focus initially on bovine respiratory syncytial virus (BRSV), which is an important cause of respiratory disease in calves and which is closely related to human RSV, a major cause of pneumonia and bronchiolitis in children. There is a clear need to develop safe and more effective BRSV vaccines. Since inactivated BRSV vaccines can exacerbate disease, the lack of disease potentiation following natural RSV infection is a critical safety advantage of a live mucosally delivered, vaccine strategy. Furthermore, the mucosal route of vaccination has the advantage of directly stimulating local immunity, and of overcoming the immunosuppressive effects of maternally derived antibodies. In this project, the ability of different vaccine candidates to prime RSV-specific T-cell responses, local and systemic antibody responses, and induce protection against challenge will be compared. The findings from this study will allow the identification of a safe and effective RSV vaccine candidate, and the type of vaccine construct most appropriate for stimulating mucosal immunity. The project will also characterise mucosal T-cell responses, local and systemic antibody responses analysis induced by FMDV infection and vaccination.